Birmingham City University and Panic Deliveries Limited KTP 22_23 R1

To develop and implement innovative systems in a newly recruited IT team, improving efficiencies in back-office and operations, customer service and generating new revenue streams of similarly fragile products.